Revolutionising Smoking Cessation: Integrating Digital Therapeutics with Advanced Inhaler Technology for Effective Addiction Recovery

Our project aims to address harmful habits and addictive behaviors through innovative real-time predictive technology and personalised digital interventions. By harnessing data-driven insights from our mobile application and predictive technology, we're creating personalised support tools to effectively help people to change how they drink. This project is not just about developing a product; it's about advancing public health and offering a new, more effective solution to combat one of the leading causes of preventable diseases worldwide